Re-imagining industrial by-products to create a circular approach in the steel and cement industries.

Concrete is the second most used substance in the world after water, largely due to its low cost, abundance, and reliability in a wide variety of environments. While concrete has been a building block of society dating back to the ancient Egyptians, Greeks, and Romans, current production and utilization methods pose significant energy and emissions challenges.

This research proposes a resource and energy efficiency opportunity in the cement industry, which is the main carbon emitter within concrete, by utilising industrial by-products from the steel industry to create a new cement and establish a circular economy between these two foundation industries.

The project has long-term viability by using the industry's existing supply chains and manufacturing techniques. This opens new markets to the cement industry in the form of sustainable building materials.

Material Evolution's technology helps the cement industry move from being one of the largest contributors of embodied carbon, towards being the solution that actually eliminates carbon from the concrete manufacturing process.

By using our patented technology, we transform the cement's chemistry to make concrete that is superior in terms of economics, strength, and sustainability. This will allow manufacturers to grow their business whilst shrinking their carbon footprint and rapidly decarbonise two foundation industries using a circular approach.